Studies towards the total synthesis of an anti-HIV natural product

This project falls within the EPSRC Synthetic Organic Chemistry research area

Over the last two decades, a series of comprehensive reviews by Newman et al have documented the use of natural products as therapeutic agents in medicine. Their findings reveal that, despite the rise of combinatorial medicinal chemistry, natural products (and their derivatives and analogues) play a major role in the discovery of leads for the development of drugs for human diseases. As such, continued research into the biological activity and synthesis of hitherto unexplored natural products remains crucial to the advancement of new medicines.

The natural product unciaphenol, extracted from the actinomycete Streptomyces uncialis, was first reported by Andersen et al in 2015, who demonstrated that unciaphenol inhibits in vitro HIV-1 replication without concomitant cytotoxicity to host T-cells. Similar effects were also observed against strains of HIV resistant to the marketed anti-retroviral therapies indinavir, efavirenz or raltegravir. Since these drugs have different mechanisms of action in combatting HIV, the efficacy of unciaphenol against these drug-resistant viruses indicates a distinct mechanism of action for the natural product. Elucidation of this mechanism was, however, hindered by the low quantity of unciaphenol isolated.

Unciaphenol bears close structural similarities to the enediyne antibiotic uncialamycin, itself considered a biosynthetic precursor to unciaphenol. While uncialamycin has been the subject of several reports, including its total synthesis by Nicolaou et al, there are no reports beyond the isolation paper concerning unciaphenol. Previous work in our group has investigated the use of an amino acid-derived catalyst in order to construct the nitrogen-bearing core of unciaphenol. We have also developed a simplified model system of the natural product in order to probe key synthetic transformations which may be applicable to its preparation.

The principal aim of this project is to complete the first total synthesis of unciaphenol. New catalysts will be investigated to enable a more efficient preparation of the nitrogen-based core, while the synthetic transformations developed on the model system will be used to modify this core to give the natural product. Once the synthesis has been accomplished, biological testing further to that performed in the isolation report will be targeted in order to better understand its anti-HIV activity and potential as a lead compound for treatment of HIV. It is hoped that the catalytic construction of the core will enable diversification to analogues of unciaphenol which may display improved therapeutic properties compared to those of the original natural product.

Potential impact
This programme is focused on a new cohort-driven approach to the training of next-generation doctoral scientists in the practice of novel and efficient chemical synthesis coupled with an in-depth appreciation of its application to biology and medicine.

This collaborative academic-industrial SBM CDT will have long-term benefit to the chemical industry, including the pharmaceutical, agrochemical and fine chemical sectors. These industries will benefit through: (i) the potential to employ individuals trained with broad and relevant scientific and transferable skills; (ii) new approaches to the investigation of complex biological and medical problems through novel chemistry; and (iii) better and more efficient synthetic methods.

We will link the work of DSTL, and our pharmaceutical and agrochemical partners (GSK, UCB, Vertex, Evotec, Eisai, AstraZeneca, Syngenta, Novartis, Takeda, Sumitomo and Pfizer) through a common theme of synthesis training. The design and synthesis of new compounds is essential for disease treatment and prevention, and for maintaining food security. Synthesis contributes significantly to UK tax revenue and results in sustained employment across a number of sectors. Employers in the finance, law, health, academic, analytical, government, and teaching professions, for example, also recognise the value of the translational skill-sets possessed by synthesis postgraduates, which this programme will provide.

The SBM CDT training programme will adopt an IP-free model to enable completely free exchange of information, know-how and specific expertise between students and supervisors on different projects and across different industrial companies. This will lead to better knowledge creation through unfettered access to information from all academics, partners and students involved in the project. By focussing on basic science, we will engender genuine collaboration leading to enabling technology that will be of use across a wide range of industries.

We will train the next generation of multidisciplinary synthetic chemists with an appreciation of the impact of synthesis in biology and medicine. Their unconstrained view of synthesis will aid in new scientific discoveries leading to new products, which (with appropriate inward investment), can lead to the formation of new companies and new UK employment.

We will, in part through an alliance with the Defence, Science and Technology Laboratory, engage with policy-makers to influence future policy issues involving chemistry such as food security and the rise of antibiotic resistance (both of which are relevant to our programme and are important for society as a whole).

Outreach and public engagement will be a key aspect of our programme; and all students in the proposed SBM CDT will take part in at least one outreach activity. Typical activities include: open days in the Chemistry Department through the 'Outreach Alchemists', engaging with the Oxfordshire Science Festival and participation in the various other activities already in place through the public engagement programme of the Department of Chemistry.

The research output of the students will be disseminated via high impact international publications and lectures; these will be of value to other academics in relevant fields and will be of value in the development of further research funding applications. Outreach activities and research output will also be advertised on a website dedicated to the proposed SBM programme.